How can equality and freedom be reconciled? An analysis of libertarianism and the capabilities approach.

Equality and freedom are often presented as two conflicting and irreconcilable values, since they seem difficult to balance. The aim of this work is to show that a plausible theory of justice which gives an equally essential role to both equality and freedom is achievable. More precisely, this contribution wants to ground a new hybrid theory of justice that combines together elements from libertarianism and from the capabilities approach. In the resulting theory, the two values of equality, conceived as equality of capabilities, and freedom, as the libertarian idea of non-interference, will be respected and balanced in a coherent framework.